Establishment of the Eddystone Institute

Plymouth boasts an internationally leading and highly innovative marine science community comprising the University of Plymouth, Plymouth Marine Laboratory, and the Marine Biological Association. These institutions have a long history of collaborating across a range of marine research programmes. Collectively they provide an exceptional critical mass of expertise, together with high quality education and training, and specialist facilities relevant to marine science and technology.

Plymouth has attracted a range of key marine and maritime industries, as well as the largest Science Park in south-west England. Plymouth City Council's Oceansgate initiative is facilitating the co-location of maritime industry with this scientific expertise. Oceansgate provides access to specialist research capabilities and the opportunity to exchange knowledge to create a world-class hub for maritime and marine industries, with consequent opportunities for research, innovation and production in a collaborative environment. Their close proximity facilitates the creation of a novel marine research and innovation 'campus' that is place-based and strengthens the alliance of coastal marine science, innovation and technology activities. The establishment of The Eddystone Institute in Plymouth will capitalise upon an unparalleled set of research and innovation strengths and assets that are globally recognised.

The Eddystone Institute (EI) will allow Plymouth to position itself more effectively to help deliver the government's Industrial Strategy, and respond to the evolving consolidated remit of UKRI. The EI will be strongly aligned with NERC, BBSRC and DEFRA strategies, as well as the FCO-BEIS Science Innovation Network (SIN). The EI will deliver high impact and relevant internationally-competitive science, bringing much-needed high quality jobs into the region to help stimulate the local economy. Working directly with innovation centre partners, such as the Plymouth Science Park and Oceansgate, as well as major maritime companies (e.g. Fugro, Thales, Babcock, Sonardyne, MSubs), the EI will encourage industry to access the world-class scientists and facilities in Plymouth, expedite knowledge exchange, and provide entrepreneurial guidance for scientists, as well as early stage ventures.